Biomechanics and training programmes of elite athletes during pregnancy and the postpartum period

The training programmes and musculoskeletal health of elite sportswomen during pregnancy and the postnatal period are widely underresearched, leading to issuing of vague and confusing guidance for athletes and their support team. The proposed project is a multidisciplinary investigation which combines focus group data with innovative longitudinal biomechanical analysis. Research in this area will contribute to the development of sport-specific guidance for pregnant and postnatal elite athletes, as well as improve the activity programmes recommended to servicewomen and active individuals.